Aston University and Arcadis Consulting (UK) Limited KTP 22_23 R3

To create Building Information Modelling based automated health and safety rule and code compliance checking system for infrastructure engineering design in the construction industry.